A novel barometer for soil health including physical, chemical and microbial elements to guide regenerative and sustainable agriculture

Soil microbiomes drive critical functions in agro-ecosystems, including soil fertility, crop productivity and stress tolerance. Previous work demonstrates that agricultural practices influence the link between soil structure and microbiome functionality. System-level agricultural management practices can induce structural alterations, thereby changing the microbial processes at the micro-scale. These changes have large-scale consequences, such as soil erosion, reduced soil fertility and increased greenhouse gas emissions. Currently, the major soil health indicators are categorised into three groups: physical, chemical, and biological. Soil assessments focus on soil nutrients, agronomic requirements, and management recommendations. Yet soil microbiology is an important component of the soil health discussion.

With the recent developments in microbiome research, the established quantification of soil health, dominated by chemical and physical indicators, needs to dramatically evolve to include the importance of ecosystem services provided by soil microbial function as well as microbial biodiversity in this system. Together biotic and abiotic soil factors need to be integrated to inform soil-health indices which support the overarching sustainability goals. Several initiatives have already been reported, indicating a shift towards such multidimensional approaches. For instance, Neal et al. (2020) explored the interplay between soil carbon levels, soil physical properties, and the functional status of the microbiome to develop a paradigm for assessing soil health. Additionally, the Large-Scale Rotation Experiments (LSRE) provide an established experimental platform at Rothamsted which includes a matrix of agronomic approaches, initially proposed by Jowett et al. (2020), offering a nuanced approach to assess soil health indicators. Furthermore, Prout et al. (2022) devised a soil health indicator specific to the UK based on the SOC/clay ratio. To accelerate the development and adoption of these novel dimensions and concepts, a collaborative effort has been established among three leading entities: Eagle Genomics, renowned for their expertise in network graph and AI-augmented big data analytics and bioinformatics; Rothamsted Research, recognised for their proficiency in soil science and microbiome research; and CABI, experienced in the cryopreservation of environmental samples.

This unique consortium aims to combine soil chemical, textural and microbiological measurements with cutting-edge analytical network science analyses. By leveraging these advanced techniques, the consortium aims to develop a new, distinctive holistic barometer, serving as an instrument to assess soil health and provide recommendations for improvement through innovative agronomic approaches. The collaborative nature of this endeavour enhances the potential for significant progress in understanding and managing soil health, ultimately contributing to sustainable agricultural practices and environmental stewardship.